HIPER Pile

"This collaboration is designed to develop the HIPER pile, a cutting-edge Keltbray Piling development that has the potential to revolutionise the piling industry. It combines a series of new, emerging technologies and ""around the corner"" innovations to create larger benefits applied to foundation solutions. The project is perfectly aligned with Construction 2025 objectives and the UK Industrial Strategy. A game changing development with wide-ranging benefits that has the potential to enhance the standing and reputation of the collaborating parties involved, and to drive larger industry change in the UK and beyond.

* Improved Productivity
* Enhanced capacity
* Environmental benefits
* 100% Re-use
* Reduced embodied CO2

**Future research:**

The project is focused on the combined deployment of a suite of highly innovative technologies. Further research includes, but is not limited to:

* HIPER pile solutions applied to deep embedded retaining walls
* Fully building integrated hybrid environmental control systems that combine ground source heat pumps and geothermal systems with rain water collection, solar thermal arrays, as well as solar PV and wind generated renewable energy to operate the system
* Following this first step, the longer term vision is that hollow deep foundations can become more than a structural component in support of the development of (near) zero carbon and energy plus buildings and districts"